BLP LCC for sustainability An on-line toolkit modelling capital costs operational costs embodied and running energy costs and CO2 emissions for dwellings

An on-line toolkit modelling capital costs, operational costs, embodied and running energy costs and CO2 emissions for dwellings.